Glasgow Caledonian University And FMC Technologies Limited

To develop advanced electronic and sensor instrumentation for incorporation into intelligent subsea hydrocarbon production equipment. To develop a hardware and software platform solution for data capture and monitoring in intelligent subsea hydrocarbon production equipment.